Modelling of asset (wind turbine) performance and health using optimized federated and transfer learning frameworks for lower carbon footprint

This research project fits into a global context of sustainable development and protection of the environment and particularly into the UK energy policy for energy control and intelligent energy management. The UK low carbon (0 Carbon) plan has diversified primary energy sources exploited by hybrid energy systems, which needs a management and intelligent control methods. According to the Government Renewable Energy Strategy , The UK is aiming to reduce its carbon dioxide by over 750 million tonnes between now and 2030. To achieve such ambitious objectives, UK aims to increase renewables in the energy mix with 30% of the electricity, 12% of the heat and 10% of the transport energy generated from renewables. UK will invest in various renewable energy sources, but the focus is on wind energy and particularly offshore wind energy. The capacity is predicted to increase from 40GW now to 66GW in 2030 and up to 126GB by 2050 to meet the UK's 2050 Net 0 target.